Songs of the 1848 Revolution

This project will build upon both the previous work of each applicant and the existing collaboration between them. It focuses on the historical reception of the songs of the 1848 revolution, with the aim of producing 'the first critical anthology' of thirty songs in total (nine of which will have been completed by Robb by the start of the funding period). The 'annotated edition' will consist of a general 'academic commentary' on the songs, an edition of 'all versions' of each one, a survey of sources, a 'literature register', and 'detailed scholarly commentary' on each song. According to the applicants, 'the novelty of the research lies in the integration of historical critical edition and historical commentary, which will demonstrate origins, usages and significance of the respective songs'. Attention will be paid to the transformation of both poetic and musical texts, as well as the constantly changing historical and social contexts'. This research will be presented as part of the 'Historisch-kritisches Liederlexikon' and therefore will be accessible on the internet. comments on proposal In many ways, this is an exemplary proposal. It clearly identifies the research area, the 'state of the art' in the field of research as well as the applicants' preliminary/on-going work therein, objectives and work schedule, research processes and areas of focus, and the uses to which the requested funding would be put. The funds themselves are relatively modest in terms of the intended deliverables. Bearing all of these points in mind, and in relation to the relevant costs, I am tempted to assign to the proposal an overall rating of A, I.e. 'Excellent', using the grading scale indicated below. I must however register my considerable disappointment that the applicants do not develop the strong intellectual case for this research that they could and indeed should have. Although all of the material within the application has been clearly set out, little or no sense of urgency emerges from it, partly because no research problems/issues/questions of consequence have been articulated. A case of sorts is of course made under section 3.1, but this has more to do with the tangible outputs that are to be produced than the Intellectual issues surrounding the material in question. It is not enough simply to say that 'in view of the various appropriations which political song have been (and are) to a high degree subject to ... a research project such as this one aims to throw light on such instrumentalisation and has for this reason a particular social relevance'. A good deal more should have been written about this, developing a proper argument in respect of the putative 'social relevance' of this research as well as for its intellectual significance in general. Although I do not doubt that the research would be valuable and worth undertaking, this must be inferred from what has been written. Thus, my overall rating of this proposal In terms of its Importance and urgency is A-as defined below.
I have been asked to comment on the anticipated added value of the cooperation, and it is my belief that the collaborative basis of the research is commendable and likely to be of benefit both to the applicants and to the research in question. The intended outputs - which could not readily be produced outside the collaborative framework described here - will serve as evidence of the benefits thereof.
Below I have provided a grade for each of the relevant criteria. Grading scale A = Excellent B = Good C = Fair D = Poor E = Unacceptable 1. Quality of the Project / Qualification of the Applicant Soundness of the preliminary work: A Quality of publications: A